The University of Kent and Dover Harbour Board KTP 22_23 R1

To optimise and redesign the port system traffic management and infrastructure investment, in the face of significant post-Brexit regulatory changes, digitalisation and decarbonisation challenges, through acquiring new knowledge in agent-based modelling.